An Inventive Business Intelligence Group Providing Sustainable Growth Recommendations for UK Commerce SMEs, Potentially Adding £1.05b to the UK SME Commerce Economy Annually.

The COVID-19 pandemic has had a deleterious impact on UK commerce SMEs. Thousands have permanently closed, costing more than 32,000 jobs. This trend will continue unless action is taken. At present, there is no tool that businesses can use to determine innovative growth strategies for difficult business climates. Serial entrepreneur Arun Sharma and data scientist Khalim Conn-Kowlessar make up the core project team of Exii, a rapidly growing UK Business intelligence (BI) SME. Exii aims to develop a sustainable growth recommendation engine that will solve this substantial, unmet, sustainable innovation need. Exii's system will not only save thousands of UK commerce SMEs but could also add £1.05b to the UK commerce SME economy annually -- generating a year-5 post-project revenue of £15.8m.